High Speed Wayside - Train Railway Communications Infrastucture

This technical Feasibility Study is to investigate the possibility of implementing an entirely new means to communicate with rail (and potentially road) vehicles on the move. There is a very strong demand for reliable, robust, high speed internet connectivity for people on the move. This need is currently being very poorly met with current technology. This project focuses on the key technical component of such a solution.